akvotest Quanti-Sampler

The Akvotest Quanti-Sampler is a single device that can be used to (i) take a water sample, and (ii) divide the sample into multiple sub-samples in order that bacteria levels can be quantified using the 'Most Probable Number' method. The product is aimed at professionals and non-professionals for testing drinking water (e.g. private wells), environmental waters (e.g. rivers, beaches) and agricultural waters. In addition to being cost-effective and field-deployable, the Quanti-Sampler can be easily disinfected after use and then recycled.